University of Leeds and Southerns Office Interiors (Yorkshire) Limited

To develop Supply Chain Management expertise, systems and tools that will both enhance the efficiency of the buisness and create new buisness oppertunities through the provision of managed service.